Probing Feedback In Galaxy Clusters With Euclid And eROSITA

Clusters of galaxies are the largest cosmic objects. They contain hundreds or thousands of galaxies which swarm around in a giant cloud of gas that is so hot that it glows in X-rays. However, these components are the tip of the iceberg and about 90% of the material in a galaxy cluster is dark matter.

In the heart of galaxy clusters lie the most massive galaxies in the Universe, and these in turn host supermassive black holes in their cores. Amazingly, there appear to be feedback loops connecting the hot gas on scales of millions of light years to those supermassive black holes which occupy regions the size of the solar-system (hundreds of billions times smaller). We believe that the hot gas can cool and fall to the centres of galaxies where it ultimately spirals into the black holes. As it does so, it is superheated, powering jets of material and radiation which can, in turn, heat and push around the large-scale gas in the cluster.

The details of this complex process are not fully understood, but it is clear that these feedback mechanisms have a profound impact on the growth of the black holes, the evolution of the galaxies, and the properties of the galaxy clusters themselves. For this reason, feedback is one of the most important topics studied by astrophysicists.

In our project we will shed new light on this problem by combining data from two new space telescopes, eROSITA and Euclid. eROSITA is an X-ray telescope which is surveying the whole sky and can make sensitive measurements of the hot gas in galaxy clusters. Euclid, meanwhile, will survey large parts of the sky cataloguing galaxies out to the distant Universe, and is ideally suited for detecting hundreds of thousands of galaxy clusters for our research.

We will use eROSITA to measure the gas properties for this huge sample of galaxy clusters from Euclid, and study how much the feedback from supermassive black holes has been affecting that gas. By making these measurements for galaxy clusters of different masses, and looking how they change over cosmic time, we will be able to test and refine the best current models for the feedback processes that are so influential in shaping cosmic structures.